Characterising and Optimising the Microwave Properties of Nanobridge Josephson Junctions

1. Finite Element Modelling
Model the microwave effect on Josephson junctions and SQUIDs with different powers and temperatures
Model the effective inductance of nanoSQUIDs with nanobridge junctions using MDLSI for different loop size and sharp
Model the spin detection sensitivity as a function of the position of the spin relative to SQUID
1) Position related to SQUIDs loop
2) Distance between the SQUIDs loop and spin in z direction

2.Fabrication and Experimental Setup
Further development of thin film device fabrication methods, including integration of implanted spin clusters. This involves selection of techniques of junction fabrication, thermal control of chips within cryostat. The devices will be characterised by a range of microscopies (AFM, SEM, etc.)
Develop closed cycle cooler system to incorporate SQUID Series Array and integrate readout electronics with the closed-cycle cryostat.
Mechanical design and layout using SolidWorks to include Bias T, Circulator, Low Noise Microwave Amplifier and break-out box.

3. Series SQUID Array Readout
Nanobridge junction based nanoSQUIDs will be tested and optimised with respect to a
number of parameters including temperature of operation, noise performance and magnetic
field operation.
Microwave response performance will be measured and compared with the modelling results
produced (Chapter 2).
Ga FIB and He-Ne FIB device performance will be assessed and optimised (possible paper)
Integration of nanoSQUIDs with the SSA readout system will provide a further development
path.
Noise performance of the nanoSQUID systems will be evaluated, leading to predictions of
spin sensitivity.

4.Inductive Microwave Readout
To optimise future applications of nanoSQUIDs for quantum technologies it is desirable to
increase the readout bandwidth and sensitivity of the detection system. This will be
achieved by implementation of a microwave inductive readout scheme, coupled with a
potential manipulation of spins with microwave pulse trains.
Integration of cryogenic low-noise amplifier and other microwave components to closed
cycle cooler system.
Test performance of microwave detection method, in terms of temperature, magnetic field
and microwave power parameters.

5.Spin Cluster Detection
In order to further develop the system, a range of spin cluster SQUID chips, previously
characterised with conventional readout, will be measured with the SSA system.
Further optimisation should be possible by integration of the same chips with the microwave
inductive readout system.
Operational parameter space (temperature, magnetic field) for both detection schemes

Potential impact
The main impact of the proposed Hub will be in training quantum engineers with a skillset to understand cutting-edge quantum research and a mindset toward developing this innovation, and the entrepreneurial skills to lead the market. This will grow the UK capacity in quantum technology. Through our programme, we nurture the best possible work force who can start new business in quantum technology. Our programme will provide multi-level skills training in quantum engineering in order to enhance the UK quantum technologies landscape at several stages. Through the training we will produce quantum engineers with training in innovation and entrepreneurship who will go into industry or quantum technology research positions with an understanding of innovation in quantum technology, and will bridge the gap between the quantum physicist and the classical engineer to accelerate quantum technology research and development. Our graduates will have to be entrepreneurial to start new business in quantum technology. By providing late-stage training for current researchers and engineers in industry, we will enhance the current landscape of the quantum technology industry. After the initial training composed of advanced course works, placements and short projects, our students will act as a catalyzer for collaboration among quantum technology researchers, which will accelerate the development of quantum technology in the UK. Our model actively encourages collaboration and partnerships between Imperial and national quantum tehcnology centres and we will continue to maintain the strong ties we have developed through the Centre for Doctoral Training in order to enhance our on-going training provisions. The Hub will also have an emphasis on industrial involvement. Through our new partnerships students will be exposed to a broad spectrum of non-academic research opportunities. An important impact of the Hub is in the research performed by the young researchers, PhD students and junior fellows. They will greatly enhance the research capacity in quantum technology. Imperial College has many leading engineers and quantum scientists. One of the important outcomes we expect through this Hub programme is for these academics to work together to translate the revolutionary ideas in quantum science to engineering and the market place. We also aim to influence industry and policy makers through our outreach programme in order to improve their awareness of this disruptive technology.